'One world': logical and ethical implications of holism

The aim of this project is to determine the logical and ethical implications of holism. Across many areas of contemporary culture we hear the concept of holism being invoked, as in holistic science, holistic spirituality, holistic healthcare, and holistic education. While there are different varieties of holism, each case implies a perspective in which the whole of a system is considered to be more important than the sum of its parts.

This project will provide an in-depth explanation and comparison of concepts of wholeness in the work of two influential twentieth-century thinkers in this area: the Swiss depth psychologist Carl Gustav Jung (1875-1961) and the French post-structuralist philosopher Gilles Deleuze (1923-1993). The research will have a particular focus on the field of psychotherapy, in the context of ongoing professional, academic, and policy debates about the effectiveness, and consequent funding, of psychotherapy in which non-holistic, more reductive therapeutic models seems to be favoured because of their greater amenability to quantitative evaluation through random controlled trials, specifically in relation to the NHS programme 'Improving Access to Psychological Therapies'.

Advocates of holism associate it with desirable qualities such as inclusion, integration, balance, and wider vision and champion it as a remedy for the fragmentation that is considered to beset the modern world. Critics argue that holism is vague, erases differences, and, by subordinating individual elements to a superior whole, ultimately leads to totalitarianism. This project will examine why holism attracts these strong positive and negative valuations and which point of view, if either, is the better warranted.

Further, holism is usually discussed in relation to a particular system which itself can be considered to be part of a wider whole and ultimately of the widest whole: the total 'system' which is referred to by some holists as the 'one world'. The project will examine the nature of such underpinning concepts of ultimate wholeness, how these concepts relate to the multiplicities of experience, and the links between a particular concept of ultimate wholeness and the positive or negative ethical valuations attaching to holistic thought.

Potential impact
The principal non-academic beneficiaries of the research will be psychotherapists. Engagement activities will also target environmentalists, educationalists, political activists, and religious practitioners, wherever these groups hold, or have to engage with, the view that the systems with which they work are wholes and/or are parts within larger wholes. But the project team will primarily attend to impact on the field of psychotherapy. For example, depending on the findings of the project, psychotherapists could be given an impetus to pay either greater or lesser attention to the 'whole person' and to the person's 'total context' in determining treatment. This is particularly relevant in the context of ongoing professional, academic, and policy debates about the effectiveness and consequent funding of psychotherapy, in which non-holistic therapies such as cognitive behavioural therapy (CBT) are arguably privileged over longer-term therapies which, even when not specifically identified as holistic, are generally better able to attend to patients as whole persons. Better understanding of the concepts of the whole that can underpin holism, and of the ethical implications of the concepts, will enrich debates about efficacy and funding by providing an overall more nuanced understanding of holistic approaches to therapy and what is at stake in accepting or rejecting them. Such enhanced understanding is in turn likely to lead to improvements in therapy and consequently also in patient outcomes. These and related issues will be explored in a symposium on holism in psychotherapy, which will be organised by the Co-Investigator specifically for psychotherapists.

More broadly, the project could have impact within any area of social or cultural activity in which holistic perspectives figure, inasmuch as the project will generate greater understanding of, and prompt greater reflection on, the implications of such perspectives, including ethical implications. In view of the social and cultural prevalence of holistic perspectives and the strong positive and negative valuations they receive, it is important that judgements about the weight that should be given to such perspectives in any area be based on well-informed consideration.